Perturbations of black holes and compact objects in modified gravity

The first part of the project consists in studying the dynamics of perturbations of black holes and compact objects in modified gravity, with the aim to characterize them, and understand the differences with respect to General Relativity. Starting from this investigation, we will then consider other topics in related subjects.